Smile Homes by ADS: Purpose-designed, Intelligent, Volumetric, Person-centred Homes for Independent Living

ADS Independent Living Solutions provides 'a different solution' to person-centred, purpose designed homes for people with learning disabilities, autistic people and people with mental health, behavioural and physical challenges.

We take the time to understand each customers needs and wishes to focus on personalising spaces and using technology to improve wellbeing. Our objective is to provide people with their own home from which they can live safe, healthy, fulfilling and rewarding lives. These homes are: -

* Scalable - flexibility to deliver as single homes, clusters or blocks of flats
* Modular - factory built volumetric units redefining design from a user perspective & minimising site works
* Intelligent - with person-centred technology; the right kit for the individual
* Lifetime - flexibility to meet changing needs and the ability to redeploy homes where they are needed
* Efficient - minimising running costs as part of an ethical and sustainable affordability approach

We call them Smile Homes(r)

As a Social Enterprise, ADS is committed to ethical rather than market pricing to make its homes as accessible as possible and help provide a new choice for housing for those trying to live as independently as possible.